Mapping the Legal and Ethical Implications of Automated Harm Detection in Gambling: A Rapid Scoping Review

Aims:
This Rapid Evidence Review (RER) project will map and synthesise existing research on the legal, ethical and societal implications of automated approaches to harm prevention in gambling. In doing so, it will identify gaps in the evidence base in order to inform the direction of future research and policy development to address this critical issue.
Context:
The online gambling environment offers significant opportunities for identifying and responding to gambling harm in near real time. In recent years, rapid developments in automated technology, together with the ever-increasing availability of account-based and third-party data, have enabled the introduction of smarter, more sophisticated player protection strategies. These include: Single Customer View, financial vulnerability checks, and harm detection algorithms which monitor gambling activity to spot signs of risk and trigger interventions without human input. This data-driven approach has become central to the regulatory strategy for protecting vulnerable players; the 2023 White Paper setting out its vision to maximise the use of technology and data to protect people in a targeted way at all stages of the customer journey.
Research has, in parallel, focused more narrowly on evaluating the technical validity of these methods in the context of gambling harm; however, the broader terrain with regard to fundamental legal, ethical and societal concerns remains largely unmapped. Academic literature on data-driven public health interventions more generally has given greater consideration to the legal and ethical concerns involved. These concerns include: privacy, transparency, algorithmic bias, fairness and equality, accountability, trust, autonomy and the potential for misuse of sensitive personal health data. In the context of gambling, however, the majority of studies on digital interventions do not explicitly or substantively address ethical and legal issues.
The challenge this project addresses:
As Rogers et al (2023) highlighted in their letter to the editor of Addiction, whilst initiatives like affordability checks are a logical way to address gambling harm, ‘there are questions regarding proportionality and inequity if those who are vulnerable and disadvantaged financially are subject to excessive surveillance and limitations on their freedoms’. Given the rapid pace of technological and regulatory development in this space, there is a clear need for an up-to-date review of the broader legal and ethics risks, which reflects recent innovations and emerging practices in gambling.
While the incentive for moving forward at pace with these digital innovations is clear, developing and deploying automated technology without appropriate, in-depth consideration of the surrounding context and resulting interventions brings a risk of unintended consequences for individuals and society more broadly. These risks are especially pronounced and often disproportionately affect more disadvantaged, and potentially vulnerable, sections of the population, some of whom already have low levels of public trust. There is thus a significant and urgent need to transparently scope the legal, ethical and societal risks involved, not least in view of the fact that players have raised trust issues regarding tracked play in the past.
Application and benefits:
This project will provide the required first step, to inform the direction of the future research which is urgently needed to enable appropriate safeguards to be put in place, ensure meaningful consent and preserve public trust. This RER will ensure that findings are both academically robust and practically relevant to UK policymakers, regulators and service providers working to reduce gambling harms.